Evolution and genetics of senescence in the wild

All organisms age and eventually die. However, we know very little about the physiology that causes ageing or how ageing has evolved in the first place. We propose to study in detail how mortality risk changes with age and what the genetic contribution is to this. We reason that by understanding the underlying genetics we can both directly test how ageing has evolved, using methods that study how DNA sequences have changed through evolutionary time, and can deduce the mechanisms of ageing. We can then subsequently use this knowledge to understand what happens in a natural setting. Using novel statistics that we will develop, we will test for a genetic signal of ageing in natural populations. We will then identify the genes responsible for ageing using a model system, the fruitfly, and subsequently study both how these genes have changed through evolutionary time and the role of these specific genes in ageing in natural populations. We have gathered a team of international partners with the skills required to make this interdisciplinary project a success. Our work will contribute to understanding the fundamental biology of how and why ageing evolved, and will help us to begin to understand the genetic and cellular processes that cause ageing, with obvious potential future applications in medicine.

Potential impact
Benefits to society
While people live longer, they increasingly suffer from ageing-related illnesses. Ageing research has the potential of high societal impact in terms of treatments, including drugs, to slow ageing down. Moreover, most common life threatening diseases can be considered diseases of ageing. For example, the positive effect that dietary restriction in mice has on lifespan and associated disease is so large that, if it could be directly translated to humans, the gain in healthy lifespan would be larger than that achieved by eliminating stroke, diabetes, cancer and cardiac disease. The potential gain from studying ageing biology in an evolutionary context is, therefore, not only fundamentally interesting, but it also has potential in future medical applications. We strongly propose that studying ageing from an evolutionary perspective will reveal fundamental universal aspects of the ageing process that we can use to make currently unimaginable progress in these areas.

More directly the proposal will also contribute to two main areas of impact, human demography and conservation.

Human Demography
All current political decisions on economy, health care and demography are based on projections from current models of life expectancy and birth rates. The ageing population brings large economical challenges because a smaller proportion of the population is paying (income) taxes, because of the lower birth-rate compared to 30-60 years ago. This increasing proportion of elderly also need adequate pensions and healthcare, which have to provided and financed by a decreasing proportion of young individuals. It is thus crucial to predict demographic changes and life expectancy properly.

Understanding heritability of ageing rate compared to frailty (Objective 1) and improving current estimation methods using Bayesian statistics (Objective 2) will also be applicable to human populations. We know now that human populations differ mainly in frailty, but whether this is purely environmental variation or also genetic, and how variable the genetic effects and/or environmental effects on ageing rate are, remains a black box. Heritability statistics should shine some light into this black box to more adequately predict the future of human longevity and demography, and adjust political decision making accordingly. We will disseminate our findings to demographers using the Current Research in Evolutionary Demography mailing list of the Evolutionary Demography society. We also maintain contacts with a mathematician working on Gompertz Law in humans, Avraam Demetris, and his supervisor Prof Joao Pedro Magalhaes (University of Liverpool), who will be happy to introduce our findings to demographers in government and in pension funds, with whom they have regular interactions.

Conservation
Understanding ageing biology, and especially the genetic and environmental components of ageing, can help conservation efforts and improve the management of zoo and wild populations. Predicting the turnover in adults in a population depends on the environmental and genetic effects on frailty, versus ageing rate and the potentially associated genetics, and will yield a more precise and balanced picture of the sustainability of a population.